University of York and Tozer Seeds Limited

To deploy two ground-breaking technologies to substantially increase the speed, scale and efficiency of vegetable breeding: footprint-free gene editing and reduced generation time through manipulating day length and temperature.